NEXTGen Rice Integrity: AI-Driven Milling Control and Quality Assurance

Rice stands as a foundational dietary staple for a significant portion of the global populace. However, the industry confronts notable challenges that impede food security, safety, and public health. Recent statistics from Statista reveal that the global revenue for rice (paddy) was approximately US$0.40 trillion in 2023, with a projected Compound Annual Growth Rate (CAGR) of 6.59% from 2023 to 2027\. Additionally, rice demand is expected to escalate by 70% (FAO) by 2050\.

Challenges within the industry include deceptive practices such as mislabelling lower-quality rice as premium, the addition of artificial flavours to mask inferior quality, and the dilution of high-quality rice with lesser grains. Moreover, the introduction of harmful substances such as paraffin, turmeric, lead chromate, and counterfeit rice composed of industrial resins mixed with potatoes or sweet potatoes poses significant health hazards to consumers. These challenges are compounded by factors such as government subsidies, quota systems, and illicit trading, resulting in concerns regarding food safety, diminished consumer confidence, and economic losses for stakeholders. In response, this project endeavours to develop an innovative inline rice assessment system utilising advanced Artificial Intelligence (AI) and computer vision technologies as an initial step to improving quality assurance and value creation and as a foundation for future rice authentication projects.

The key objective of this project is:

Quality Assessment: Utilising AI and computer vision to analyse metrics like damage, milling degree, and chalkiness to ensure consistent delivery of high-quality rice products meeting stringent consumer expectations and safety standards.

While various offline methods exist for rice quality assessment, there is a noticeable absence of commercial systems offering continuous, real-time inline analysis. This project aims to bridge this gap by developing AI-based computer vision algorithms seamlessly integrated into the processing line, thereby contributing to industry stability, sustainability, and enhancing consumer trust in the quality and safety of rice products. Furthermore, this data will be utilised to create a closed loop control system that will minimise loss and damage and maximise value creation.

The successful implementation of this inline rice assessment system holds the potential to transform the global rice market landscape. By providing real-time, accurate assessments of rice quality, stakeholders will be empowered to make informed decisions, optimize operations, reduce waste, and drive increased profitability. Ultimately, this initiative will yield significant benefits for the rice industry and consumers worldwide by ensuring the delivery of safer, higher-quality rice products.